Resistance and susceptibility in interactions between apple and woolly aphids

The woolly apple aphid (WAA; Eriosoma lanigerum) is one of the most important pests of apples in many of the world's apple-growing regions, able to feed from the roots, trunks, branches and shoots. This studentship presents an exciting opportunity to address the current lack of knowledge concerning plant resistance to WAA and the life cycle and genetic diversity of the pest.
The student will work alongside recognised research scientists and colleagues from industry (growers and agronomists) to develop skills in plant and insect science that will help address practical aspects of agronomy and food security.
The project will provide training in important scientific skills including development and application of molecular markers, screening plants for resistance to insects, studying insect ecology in the field and using environmentally-controlled cabinets to mimic seasonal changes in temperature and day-length to explore the pest's life cycle responses.